The University of Essex and Pimberly Software Development Limited KTP 25_26 R2

To develop a new Digital Product Passport module for a SaaS provider to comply with the upcoming EU's 'Ecodesign for Sustainable Products Regulation', aiming to improve product circularity and transparency.